Age and sex-differences in metabolomic responses during and after exercise

Exercise benefits health through diverse metabolic pathways, and is central to healthy aging.
However, intense exercise also causes cellular damage that must be repaired. Individuals
show highly variable metabolic responses to exercise, hence a key question is how
interventions can be tailored to specific groups to maximise the health benefits. This project
will use advanced metabolomic methods to investigate the recovery from exercise. The main
component will comprise controlled experimental studies of children and young adults,
stratified in each case by sex. Supporting work on adult athletes, competing in ultraendurance
marathons, will help interpret the results from the main studies